University of Sussex And Photek Limited

To develop innovative control and imaging data processing software for detector systems targeted at Life Sciences and other applications thereby extending the capabilities and product range.